Liverpool John Moores University and UPLEC Industries Limtied

To develop an innovative way for patients to access physiotherapy rehabilitation in the home and improve their interaction with physios, consultants and healthcare workers